Reinforcement Learning for Navigation in Flood Environments for Search and Rescue

AThis project aims to develop novel reinforcement learning methods for intelligent navigation and searching in environments using single and multiple quadrotor drones. Existing autonomous approaches primarily focus on fixed-wing unmanned aerial vehicles (UAVs) that operate at high altitudes. Fixed-wing aircraft typically fly faster, making brute-force coverage strategies effective. However, these brute-force methods may not be suitable for slower, low-altitude quadrotor drones. Quadrotor drones can perform more thorough searches because they can actively minimize occlusion in real-time by adjusting their pose and position, which traditional high-altitude fixed-wing aircraft cannot achieve. This project will thus focus on a subclass of reinforcement learning (RL) algorithms known as online algorithms. These methods can continuously adapt after deployment, enabling them to effectively respond to dynamic environments, such as post-flood landscapes, and efficiently locate survivors. Specifically, the project will contribute to the following three aspects: 1) Using online RL to explore 3D non-stationary dynamic environments; 2) Using learned languages to communicate belief states with multi-agent model-based RL agents for active decentralized exploration; 3) Dynamic online goal-setting for adaptive reinforcement learning agents.